Integrating Quantitative Methods into the Politics Curriculum: a seminar-based approach

The report prepared by ESRC's Strategic Advisor for Quantitative Methods, John MacInnes, "Proposals to support and improve the teaching of quantitative methods at undergraduate level in the UK" recognizes the importance of integrating quantitative methods more thoroughly into the undergraduate curriculum. However, the report also recognizes one of the difficulties in doing this: social science departments in the UK tend to be divided into the "quants" and the "quals". Those with a qualitative orientation may be interested in integrating some more quantitative work into their modules, but lack the necessary background to feel comfortable doing so.

Training in quantitative research methods has gained a place in the undergraduate curriculum of most UK institutions: Adeney and Carey (2009) report that as of 2008, 64% of undergraduate programs offered a quantitative methods module, and a further 15% intended to do so in the future; a total of 53% of programmes made the module a requirement. While provision for training in undergraduate research methods is reasonably well established in politics, concerns remain about how well the teaching of quantitative methods is integrated into the broader curriculum. After conducting a workshop for undergraduate lecturers in the UK, Adeney and Carey found that "[m]ost participants agreed that the most effective way to teach research methods is to ensure that the course is not a stand-alone one, but is integrated into the ethos of the department - so students have the opportunity, and are encouraged, to use the skills they have gained in other courses." (2009, 198)

One barrier to integration is lack of widespread training in and comfort with quantitative methods among politics lecturers. MacInnes (2009) reports that those who teach quantitative methods in their departments feel isolated in their department, and that those with a more qualitative orientation feel uncomfortable with how to present more quantitative research to students.

This project will create a set of teaching materials, based on academic journal articles using quantitative methods. Each set of teaching materials will consist of a small group of quantitatively oriented journal articles to be discussed in a seminar, plus an explication of the relevant quantitative results and a discussion guide for the seminar leader. These background materials will be geared towards enabling a more qualitatively oriented lecturer and/or teaching assistant to discuss the quantitative aspects of the journal articles with confidence. The articles will be chosen with the students' likely level of understanding in mind.

In order to make the materials useful for staff at a number of universities, the project will create sets of materials for an introductory international relations module, a British politics module, and an American politics module. These materials will be created during a series of workshops that brings together quantitative and qualitative scholars from across the UK; each workshop will concentrate on one of the three modules targeted. These materials might also be used, albeit in a different way, by teachers of undergraduate methods modules.

These materials will be used initially by lecturers at Newcastle University, though they will be promoted much more widely. They will be distributed through OPOSSEM (Online Portal of Social Science Education Methodology; opossem.org), an NSF-funded source for quantitative methods teaching materials, and promoted on e-mail lists of relevant professional organizations. A one-day conference will be held at the end of the project to allow users of the materials to discuss their experiences; the conference will involve both former workshop participants and postgraduates who have run seminars using the materials. This conference will provide an important opportunity to assess the materials and discuss ways of improving them.

Potential impact
The impact summary is structured around the following three questions:

Question 1: Who will benefit from this project?
This project is focused primarily on benefitting module leaders and teaching assistants in universities across the UK; it will also benefit postgraduate programs. Undergraduates would also benefit, as will their future employers.

Question 2: How will they benefit from this project?
The quantitative methods used by scholars of politics have become ever more advanced in recent years, which can make it difficult to find engaging, relevant articles that use techniques students can understand. By clearly identifying these articles, the project will make it easier for module leaders to integrate them into the appropriate module. In addition, the project provides the necessary support materials for module leaders to be able to use articles effectively in class to highlight and explicate quantitative methods.

Teaching assistants, frequently postgraduate students, will also benefit. Postgraduates are often put in the position of conducting seminars for a module, without having received much more than basic training in how to teach. Providing materials created by more experienced teachers and researchers will help teaching assistants conduct seminars in the specified subjects; in addition, it will provide these students with examples of what good discussion questions for seminars look like. It may also help to enhance the postgraduate's understanding of quantitative methods at a time when they are conducting their thesis research.

Many undergraduates do not have a strong sense of why and when quantitative methods are useful, even if they are introduced to those methods in the classroom. Fuller integration into the politics curriculum should help students understand how quantitative methods can be used to solve problems and answer questions. Increasing student understanding of how quantitative methods are used in substantive areas of politics will increase employability by helping students apply quantitative methods skills to real problems. Understanding how quantitative research can be used to study politics should also increase the number of students interested in using quantitative methods in their postgraduate theses.

Question 3: What will be done to ensure that they have the opportunity to benefit from this project?
-Using workshops to generate materials should help promote the materials more broadly to begin with. In addition to being aware of it themselves, the workshop participants can bring the project to the attention of colleagues at their home institutions. This should help provide a base of users that will promote the project as discuss it with others in their field.
-The project will be launched as part of OPOSSEM, an already established website for the dissemination of open-source teaching materials for quantitative methods in the social sciences. OPOSSEM has only recently been set up and funded, but it will be heavily promoted in the next couple of years. Because it provides a wide array of resources, the site should receive more traffic than the proposed project would receive on its own; this means that people may find the seminar guides, etc, even when they were not explicitly looking for them. At the same time, the proposed project would receive its own page on the OPOSSEM website, making it distinctive and clearly available.
-I will submit an article for publication in Politics or a similar journal, outlining both the importance of teaching quantitative methods across the curriculum and how the materials for this project can help by providing shortcuts for seminar leaders.
- Many organizations in the discipline, such as the Elections, Public Opinion and Parties section of the PSA and the Political Methodology group of the APSA, maintain e-mail lists that members use to communicate about new developments; the materials will be promoted on these e-mail lists.